Entrusted and enriched: the textual and material significance of medieval manuscripts in National Trust libraries

I propose to investigate how the functions of medieval manuscript books changed after their
contact with National Trust properties, with particular focus on the relationship between text
and material form. The primary approach will be codicological, but at the heart of the project
will be the recognition that books are complex, multi-faceted objects that not only have unique
material properties but also act as vehicles for intellectual exchange. A strong interdisciplinary
approach that embraces not only codicology and object biography but textual criticism is
therefore key. By being receptive to a broad range of evidence types, I hope to uncover a
diverse range of stories about the various and dynamic ways in which manuscripts have shaped,
and been shaped by their contact with, National Trust sites. The project will equip the Trust
with a better understanding of its own collection and the role that manuscripts have played in
the organisation's history, as well as a strong corpus of evidence that can be used for teaching
and outreach purposes. By focusing on how medieval and post-medieval users understood the
relationship between text and form, I hope to assess the utility of current scholarly approaches
to the study of book history.